Process for RApid DIsassembly of Automotive Components And Mattresses (RADIACAM)

The latest technical advancements in automotive seat and mattress construction will be integrated with new technology originally developed for the rapid disassembly of clothing to enable the development of new technology for the implementation of a new production process for the large-scale recovery and reuse of valuable industrial raw materials at the end of life. The project brings together technical expertise in four different industrial field of manufacture (production of automotive components, textile engineering, metal processing (springs) and industrial recycling processes). The project will develop new automated disassembly technology and processes that will assist the automotive industry and mattress producers to significantly enhance their competitiveness, resource efficiency and reduce their environmental and societal burdens.